Employing Machine Learning (ML) to Better Predict the Development of Mental Health Problems in Adolescence: A biosocial approach

The mental health of young adults has been continuously declining over the past two decades (McGory et al., 2024). Research has shown that early intervention can reduce symptom severity, hospital admission and relapse rates (Bird et al., 2018). Early intervention services are also more effective compared to treatment as usual in improving mental health outcomes (Correll et al., 2018). Traditional epidemiological prediction approaches have improved interventions through the development of mental health prediction models that provide insights into the early-life risk factors associated with mental health problems. While conventional prediction models have provided valuable insights, their reliance on simple regression techniques overlooks the complex non-linear relationships among predictor variables that we might expect to see. This limitation highlights the need for innovative methodologies such as machine learning (ML) techniques that tackle the issues of traditional epidemiological models.
This project aims to apply novel machine learning techniques to psychiatric epidemiology by leveraging early-life biological and social data in order to predict mental health problems in adolescence and beyond. First, I will focus on identifying existing prediction models and childhood biopsychosocial predictors associated with later mental health outcomes. I will also develop predictive models using standard regression and machine learning methods. More specifically, I will leverage data from three UK cohort studies and their linked electronic health record data. By producing refined predictive models the overall aim is to enhance clinical prognostic capability. This could then be used to help identify those at high risk of developing mental health problems, inform prevention and improve treatment approaches.